Legal & Property Language Processing

"This project will develop cutting-edge AI techniques to extract and analyse legal rights and obligations related to property and land. Orbital Witness, the project lead, will use this information to support the creation of "Legal Risk Scores" (similar to credit risk scores) for all property and land. This will revolutionise real estate practice in the legal and insurance sectors, through massively increasing transparency in understanding legal issues affecting property, drastically speeding up the time in which lawyers can spot these legal risks, and improving the standardisation of real estate risk assessment to allow for insurance policies to be issued in a more simple manner.

The University of Southampton, leading on the development of Natural Language Processing algorithms, will apply their AI, information extraction, and ethical data use expertise to this project. Meanwhile, Her Majesty's Land Registry, the national registrars for land and property interests in England and Wales, will provide expert advice and guidance on the use of their data, sharing best-practice where appropriate.

This consortium is complemented by strong project supporters in the form of Mishcon de Reya, a leading London law firm, and Lockton Companies, the largest privately held independent insurance broker in the world, who will provide specialist input on best commercialising the project outputs in the legal and insurance industries respectively."